Translating research into practice through an enhanced framework for assessing FGM risk and developing evidence based training for families

My thesis revealed, in the context of Zimbabwe, that despite growing global evidence, many of my participants did not regard the cultural practices of FGM, bride-price and child marriage as harmful. My research also found that the medical data revealing the high risk of women being infected with HIV once married was normalised by my female participants. They did not see the high rates as a reflection of their vulnerability. The normalisation of harmful cultural practices and HIV transmission are linked to the necessity for marriage. My thesis demonstrated that performing FGM type 4 (Labia Elongation) includes conversations on normative behaviour as wives. This socialisation is reinforced by bride price deemed necessary for marriage which, upon payment, confers on the groom 'exclusive sexual rights' over his wife (Sikweyiya et al, 2020). The harmful sanctioning of gender norms operates to limit the agency of women and girls in negotiating safe sex exposing them to HIV.

My thesis exposed a lack of recognition across stakeholders and female participants that HIV commonly results from violent marital sex, that bride price and FGM can lead to greater vulnerability to intimate partner violence. My research generated new evidence that the link between these forms of violence and HIV risk needs to be better addressed in development practice. HIV interventions do not go far enough in challenging the risky sexual behaviour of men and the norms that legitimise it. My research focused on generating evidence to support gender transformative interventions that address the ideology sustaining women and girls' vulnerability to violence.

I will use this fellowship to develop a number of applied outputs. I will design and deliver bespoke training raising awareness into the link between gendered norms and cultural practices to stakeholders including solicitors, social workers, educators, civil society actors and families from affected communities. This work will feed into policy and practice at community and programming level helping to safeguard girls and women from harmful gender norms that increase their vulnerability.

I intend to publish my thesis as a monograph, and a journal article focused on the role harmful practices play in socialising norms into the mindsets of young girls limiting their agency to challenge the unjust structures that increase their vulnerability.

I will expand my network by attending research events such as the Sexual Violence and Research Initiative conference in Cape Town where I will present my research. During the fellowship, I will benefit from the research environment provided by the University of Portsmouth's Centre for the Advancement of Equality, Gender and Inclusion Studies (AEGIS) which has over 100 international partners both academic and non- academic. I will host a symposium to disseminate my research findings leveraging on AEGIS's reach to invite international researchers to attend and present their research virtually. In addition, I will participate in AEGIS's funding bid writing programme.

I will be mentored by Dr Lana Chikhungu who is an international expert in research on violence against women and girls in Africa. I aspire to move into a lectureship at some point in my career. Whilst I acknowledge the challenges of securing an academic post, I believe this fellowship will help me to fill gaps in my experience and expertise and give me time to showcase the applied value of my research